Tattoo Robot

We are addressing the problem of the inaccessibility of henna tattoo services by introducing the world's first temporary tattoo robot powered by our proprietary AI and robotics technology. The Janki robot is able to create on-demand tattoos in a fraction of the time and at a fraction of the price. What's more, the tattoos are made using a 100% organic plant-based formula, that delivers a distinctive burgundy stain that lasts up to 2 weeks.

By automating the tattoo-making process, we eliminate the potential for human error and guarantee consistent, high-quality tattoos. Moreover, our robotic tattooists possess the expertise to craft personalized creations that truly impress customers.

Social impact is embedded in the business. Our commitment to using Fairtrade henna ensures small-scale female henna farmers in India are paid a premium for their produce.